Certification of Hydrogen-Resistant Materials

This project will innovate with a virtual toolbox to rank the resistance of microstructures against fatigue failure under hydrogen environments at multiple temperatures. The work will rely on a novel material-invariant formulation that integrate experimental information and multiscale computational approaches from various metallic materials.